Development of a flexible, bespoke and remote rehabilitation programme for Covid-19 survivors

The Covid-19 pandemic has had a devastating effect on our society. Many of the \>2 million individuals who have contracted the virus have suffered with serious respiratory distress, in some cases requiring hospitalisation, and unfortunately, in the case of \>130,000 people, leading to death of the patient.

Survivors with pulmonary damage face a difficult road to recovery. The infrastructure in place for helping to rehabilitate patients with respiratory conditions such as COPD is already sub-optimal, and with healthcare systems (including our amazing NHS) currently overwhelmed fighting the virus, there is little capacity to help these survivors. This is where we come in.

HandHeld-Health is a recent start-up company that is developing technology to deliver truly tailored exercise-based rehabilitation programmes for cancer patients. Our innovative approach uses a proprietary algorithm, which processes self-reported data from the patient and, considering the patient's other conditions (including diabetes, high blood pressure, etc, which informs the type of exercises that are effective and the way to do them), selects a bespoke regime optimised for the individual. To our knowledge, no other app provides such a tailored rehabilitation programme without the need for a healthcare professional to interact with the patient.

The algorithm was born from over thirty years of academic experience of the company founders and a database of thousands of curated strength and conditioning exercises. As our founders have experience in the rehabilitative impacts of exercise on respiratory disorders like COPD, it would be remiss of us not to re-appropriate our technology to do our part to help Covid-19 survivors.

Our plan for this Innovate UK award is to work with an app-development company to produce an app that Covid-19 survivors can use to develop a personalised rehabilitation plan. The app would guide the patient through the exercises, with ongoing monitoring and engagement to support and inspire progress. We will perform a streamlined clinical study to measure the magnitude of impact on health and wellbeing. We will then release the app, free of charge, to the global public.

We believe this will lead to a significant positive impact on the survivors of Covid-19, improving their quality of life and reducing the probability of needing further hospital admissions. Modifying the app to support patients with other disorders would widen the impact further. Ultimately, we hope our work here will help to ameliorate the effects of this unprecedented global pandemic.

The follow-on funding for this project is particularly important, as it will allow us to gather and utilise the feedback from beta testers and early adopters to improve the app and reduce user churn. We will also use some of this extra funding to assess the needs of the market and explore ways to improve the take-up of the app. Ultimately this will increase the impact of this app and help thousands of people in their recovery from the virus. With a second wave of the virus upon, us these changes that will improve our app’s impact will not only advance our business, but also provide a vital, and currently unmet, recover pathway. As such it is vital to gather this additional data and implement the feedback quickly and effectively.